Smart Open Community Integrated Assisted Living ("SOCIAL")

"Led by UK SME cartographiX, the Smart, Open Community Integrated Assisted Living (""SOCIAL"") solution leverages innovations in big data analytics, machine learning algorithms, smartphone sensors and decentralised community networks to provide the UK's growing elderly population a means of both improved independence and community engagement. With benefits such as improved affordability, extended functionality and potential to achieve wider health benefits, SOCIAL presents a novel market offering capable of achieving volume uptake.

To validate the technical and commercial feasibility of the novel SOCIAL proposition a 9 month feasibility study is proposed, combining research in systems architecture, algorithm specification, user surveys/profiling and business model refinement. Outputs include an updated technology development roadmap and a refined business plan complete with 5 year financial forecast."